Communities of ceramic practice and the development of complex societies in the Jordan Valley in the 4th and 3rd Millenia BC

Research background
The Early Bronze Age (EBA) in the Levant witnessed major political and economic
transformations associated with the rise and collapse of the region's earliest protourban systems. A shift from agricultural villages (3600-3100 BC) to nucleated, fortified settlements (3100-2500 BC) was followed by a return to dispersed, rural sites
(2500-2000 BC). Our understanding of the forces driving these changes has been
traditionally framed within theories of urbanism forged on the floodplains of southern
Iraq. However, recent research stresses ways in which societies developed particularly
Levantine forms of proto-urban complexity. A key point-of-difference in the Jordan
Valley (JV), where these changes are most apparent, was the exploitation of
horticultural crops such as olive and grape. These industries developed new forms of
ceramic vessels for the storage, serving and transportation of high-value liquid
commodities such as oil and wine. These vessels offer strong evidence for
understanding socio-economic developments throughout the EBA.

Aims and objectives
This project will investigate how these vessels were manufactured across the JV and
its adjacent upland zones. By characterising the chemical, mineralogical and textural
composition of 248 sherds from 12 sites , the project aims to define fabric
groups over the EBA. It will articulate patterns in the chaine opératoire of ceramic
production, including materials selection (eg. clay sources and inclusions added to the
clay matrix), surface treatment (eg. polishing and/or the application of paint or slips)
and firing technology (eg. temperature and kiln conditions). These characteristics will
enable the project identify non-local ceramics, suggesting transportation or exchange.
This study will produce the first comprehensive petrographic database for the JV,
placing the project in a unique position to address the following research questions:

1) How do patterns in ceramic manufacture and exchange reflect developing
economic networks and horticultural production between 3600-2500 BC?
2) What do these patterns tell us about the reconfiguration of such networks following
the abandonment of fortified settlements between 2500-2000 BC?
3) Do these patterns reflect changing political and economic relationships between
lowland Jordan Valley settlements and horticultural communities in adjacent upland
zones?